Rare Decays at the LHCb

Mixing is a time dependent phenomenon which can occur in weakly decaying neutral mesons for which the flavour eigenstate of the particle and anti-particle are not distinguished by any conserved quantum number. It is characterised by the parameters which drive the time dependent oscillations. The hadronic decay provides direct access to the mixing parameters of the neutral charm meson system and provides a test for indirect CP violation. The parameters of interest can be extracted from the fit in D O decay time and the Dalitz variables The measurement will be performed with data collected at the LHCb during Run 2 from 2015-2018.